University of Bath and The Imaginarium Studios Limited

To develop algorithms for animating animals (e.g. a horse/quadruped) using movements from a biped (human actor) and to develop software for automatically creating real-time animations of the animal from actor performance/motion-capture data.